(TWIN2EXPAND): Twinning towards Research Excellence in Evidence-Based Planning and Urban Design

TWIN2EXPAND will enhance research capacities in evidence-based urban design and planning (EBDP) as a field of critical importance
in the R&I of integrated approaches and technologies for effective spatial planning and sustainable urban governance. The project
facilitates a partnership among University of Cyprus, three leading institutions in the field (University College London; Chalmers
University of Technology; Polytechnic University of Turin) and one pioneering SME practicing EBDP (Space Syntax Limited). By
addressing urban sustainability, TWIN2EXPAND will contribute to achieving targets of the Cyprus Smart Specialisation Strategy, the
EU Green Deal and the Sustainable Urban Development Goals. The strategic objectives of the project are to enhance research excellence
and promote interdisciplinary research and networking in the EBDP field, and to make a broader impact on the scientific community and
society. TWIN2EXPAND embraces the international networking ethos of the SDGs to achieve scientific excellence in the R&I of the
built environment, fully embedding it within the quadruple helix by fostering collaboration with local authorities and other stakeholders.
It aims to achieve a scientific and integrative approach to urban planning and governance as the entry point into effective transitioning
to sustainable development. Focusing on emerging concepts and challenges in the field, the project proposes a generalised conceptual
and working model of evidence-based urban design and planning. By embedding open science practices within the project’s activities,
TWIN2EXPAND will make significant contributions to research excellence, scientific advances and societal progress, implementing
three pathways to maximise substantive real-world impact: i) innovative capacity-building in research management and excellence in
the EBDP field; ii) co-creation of evidence-based urban design and planning knowledge; and iii) emphasis on translation of scientific
knowledge to professional practice knowledge.